Equiflex - Alpha

Increasing flexibility is required on energy networks to manage changing demand and generation patterns. This includes reducing power consumption at system peaks (e.g. winter teatimes); and increasing power consumption at certain times to take advantage of renewable energy availability.

Consumers can benefit from providing flexibility, through reductions in their bills and/or receiving payments for providing services to the network. However, the current offerings and their benefits are most easily accessed by more affluent and engaged consumers.

Equiflex aims to remove barriers to accessing these benefits, ensuring no customers are left behind, enabling a just transition to Net Zero.